How do class II trehalose phosphate synthase proteins regulate wheat spike development?

Wheat provides about one-fifth of our daily calorie and protein intake and, as a main food security crop, it is essential to maintain and increase wheat production to meet growing global food demands. The number of grains formed in each wheat spike is the most important determinant of yield. Wheat plants adjust their growth and development according to the amount of carbon and energy resources available to them. This is an important strategy in the wild, allowing plants to ration their energy conservatively, but is less useful in agriculture, where our goal is to maximise grain production. Plants have elaborate detection and signalling mechanisms that allow them to measure and respond to their available energy levels. Our research project aims to understand these signalling pathways and understand how subtle changes in these systems could be used to help develop plants that produce more grains per spike.
One important factor limiting grain number is the availability of sugar. We identified a group of genes involved in a sugar signalling pathway that play important roles in regulating floral development in different plant species. We used genome editing to develop wheat plants carrying non-functional versions of these genes. These plants showed unusual spike shapes and altered development, demonstrating that these genes are essential regulators of wheat spike development.
In our research project, we will study these mutant plants to help us understand how wheat plants coordinate spike growth and development with their available carbon and energy. We will precisely define each gene's contribution to spike development and use molecular assays to determine how these genes affect wheat spike growth and how they interact with other genes acting in the same pathway to control this trait. This knowledge may direct gene editing or selection of natural variants to increase grain number for yield improvement.

Technical abstract
In wheat, grain numbers per spike, a key component of yield, is limited by floret abortion before anthesis. We show preliminary data for the role of class II TREHALOSE PHOSPHATE SYNTHASE (TPS) genes in wheat spike development putatively involved in trehalose 6-phosphate (T6P) sugar signalling. We identified a clade of TPS genes involved in inflorescence development in different species. In wheat, this clade consists of three homoeologous triads (TPS2, TPS3 and TPS6) dynamically expressed during spike development. Wheat with CRISPR/Cas9-induced loss-of-function alleles in all nine genes exhibit striking spike morphologies of supernumerary spikelets, spike compaction and low fertility.
Our project aims to understand the mechanism by which these class II TPS genes regulate spike development and how T6P signalling is integrated into the regulatory gene networks underlying floret fertility and grain number determination. We will perform detailed phenotypic characterization of wheat plants carrying knockouts of TPS2, TPS3 and TPS6 genes individually and in combination to define the temporal and spatial effects of these genes during critical phases of spike development and determine functional redundancy between these highly similar proteins.
Informed by this analysis, we will use molecular and genetic analyses to test specific hypotheses of the TPS genes' mode of action. We will quantify T6P, SnRK1 and TOR activity to determine the effect of class II TPS genes on metabolic regulation in spike tissues, potentially through the master regulator SnRK1. We will perform RNAseq in wild type and mutants at key developmental stages and integrate protein interaction datasets to determine interactions between TPS genes and known regulators of spike development.
Characterising the mechanism and gene networks associated with T6P sugar signalling will accelerate the identification and validation of natural genetic and possible induced variants conferring improved crop yields.